Real-time predictions of pesticide run-off risk which: multi-scale visualisations of water quality risks and costs

This Research Translation Project develops a proof of concept to tests the value of real-time predictions of agro-chemical run-off risk at two scales of decision making: field scale for on farm decisions about agro-chemical applications risk and catchment scale for water company groundwater abstraction decisions.

Agro-chemicals (fertilisers, pesticides, herbicides, etc) are less effective if they are washed away soon after they are applied. They can also negatively affect ground water quality and the environment. The farmer may have to re-apply the agro-chemical and water companies may have treat groundwater to meet drinking water quality standards, and in some cases change water abstraction locations. For both farmers and water companies additional costs are incurred.

This project develops proofs of concept for 2 web-mapping tools to model the risk associated with agro-chemical applications: a catchment-scale tool to support water company decision making and a field-scale tool to support farmer decision making. Both tools combine live, real-time data from the Met Office on rainfall type and probability with landscape models of underlying soil, landform, drainage, land use etc. in order to model agro-chemical runoff risk. User-groups will feedback their experiences about the operational use and functionality of the tools to provide information for the modelling and programming teams to adjust the background engine and front-end functionality.

The project outputs will include the specification of for national decision tools, targeted at farmers and water companies, to quantify the risks associated with a full set of common agro-chemical applications designed be accessed using desktop PCs and smartphones.

Key Words: Agro-chemical run-off, water quality, environmental risk
Stakeholders: Defra, farmers, water companies, AHDB, SARIC members

Potential impact
One of the challenges in translation research grants is to provide the link beyond proof of concept to full commercial implementation of the product under development. Our engagement with the newly formed Agrimetics provides this route.

The inclusion of Agrimetrics provides a route to ensure that the tools we develop potentially have a long-term commercial home. Collectively, the RTP consortium provides the key expertise and knowledge components for tool development, proof of concept and for effective knowledge exchange, supporting water companies to determine drinking water quality and abstractions risks, via this demonstrator project and for its subsequent development. However, the structure, organisation and remit of Agrimetrics provides pathways for a successful translation and rollout of the proof of concept tools developed by this RTP. Critically, the project links with Agrimetrics will ensure that the outcomes of this RTP are scalable, that they are realised into full tools and that they have a long-term legacy (it is envisioned that Agrimetrics will host the server for the full roll out of the generic tools).

Agrimetrics is a company funded by the UK governments Agitech strategy as the first of its Innovation Centres. Its mission is to capitalise on the proliferation of agricultural data and rapid advances in agri-food modelling capabilities to put the UK at the heart of a new agri-food revolution based on data and analytics.

By the time this grant is initiated Agrimetrics will have built the world's first commercially focussed linked data platform for the agrifood sector. Linked data is a comparatively new way of organising data which is based on the philosophy of the world wide web. It emphasises the role of meta-data so that data in disparate locations and data-sets can be interrogated without acknowledging the boundaries between them. This will create a powerful resource which can subsequently be used by businesses to deliver actionable information to practitioners.

The proof of concept that is developed in this project will provide two very specific data streams at the field and catchment scale that are relevant to farms and water companies respectively. It will also test whether providing this information is value to users through the use of a dedicated prototype app. It is not envisaged that this prototype app will evolve directly into a commercial product. For this to be of use it will need to be integrated within existing software tools and advisory mechanisms to provide information on pesticide use in a fully integrated way that includes all agronomic decision making.

Agrimetrics will facilitate this by exploiting its extensive network to take the prototype to businesses that have a close connection to the industry including agronomists, levy boards and software publishers as a value proposition. In doing so it will show how it is able to provide the necessary data streams that will support the final product.